Provision of cross-Demonstrator support

SUMMARY
Working with and across the four selected Demonstrators, Digital Catapult (DC) proposes a project to undertake a programme of activity over 2.5 years which will support the Demonstrator projects by: facilitating co-working and shared learning, providing and/or convening technical support where required, opening up engagement with and opportunities for the startup and scale up ecosystem and helping them make the most of the Demonstrator programme, and supporting a programme of showcasing and dissemination in order to increase impact.

The project will be a collaboration between DC and UKRI, which will help to meet the objectives set out in the Industrial Strategy, aiming to consolidate the country's position as a global creative powerhouse. The total cost of the project for core activities will be: £898,282.

It is proposed that contractual management and oversight of this project will be overseen by a Project Board, chaired by UKRI and including the relevant senior and operational staff from DC and UKRI. This Project Board meetings will sit alongside the formal oversight mechanism with a nominated Monitoring Officer, and will provide for senior level 'steer' of the project.

It is assumed that a similar mechanism will be put in place between UKRI and each of the Demonstrators to oversee contractual delivery of those contracts. DC will not be represented at those meetings.

Potential impact
In response to the request from UKRI, Digital Catapult (DC) proposes a project to deliver a core programme of work across four work streams:
1. Convening across the demonstrators to share learnings and facilitate co-working
2. Identification and provision/sourcing of technical support to the demonstrators
3. Engaging startup and scale up s in the opportunity
4. Dissemination of learnings and showcasing outcomes

In addition, Digital Catapult proposes a set of additional activities, with indicative budgets, that could be added to the project, subject to further discussion and agreement. Further detail on each core work stream is provided in the sections that follow, including deliverables, resource requirements and associated budget. However, work across the four work
streams will be delivered using a common delivery approach to maximise efficiency and minimise impact on the Demonstrators.